Development of a zero-carbon power generator for construction sites

The decarbonisation of construction sites is very challenging. An electrical grid connection is often not available and consequently, fossil fuels are used to power generators and equipment. This project will evaluate a means of achieving decarbonisation and reducing other emissions associated with fossil fuels by using green ammonia (NH3) as an energy source for on-site power generation.

Green ammonia is becoming available and can be transported around the world at low cost, and easily delivered by truck to construction sites, wherever they may be.

On its own, ammonia does not burn well enough for use in existing generators but when mixed with a small amount of hydrogen, it is widely reported that some mixtures can burn with properties close to those of fossil fuels.

Catalsys has developed a novel, high efficiency technology to produce ammonia/hydrogen mixes. Research indicates that such mixes could be used in conventional, unmodified natural gas engine generators. This project will investigate the practical implementation of this hypothesis.

Successful development of this product will provide construction site operators with a commercially viable option for the production of on-site power for utilities and electric vehicle recharging.

Catalsys technology is able to achieve high efficiency by using the heat from the engine's exhaust to provide all of the energy required for the production of the ammonia/hydrogen mixture. It can operate totally independently of any external grid infrastructure and can be easily transported between sites.

Catalsys will work with Brunel University to optimise the fuel mix and engine control parameters needed by various engine types and the project will test a full scale prototype of the Catalsys technology for the production of the ammonia/hydrogen fuel mixture. These tests will validate the technology at TRL 6 (pilot system built and tested under field-like conditions) and provide operating parameters to inform the design of a first commercial product.

Skanska will support a detailed assessment of the regulations and permissions required for the operation of an ammonia cracker/generator and the storage of ammonia fuel on a real-world construction site.